The Influence of Phytoplankton Morphology on Dominance In Turbulent Regimes

This project looks to investigate the interactions between phytoplankton and turbulence under a variety of aquatic environments: freshwater reservoirs / lakes, brackish estuaries, and the coastal oceans. The primary aim of this study is to determine how the morphology (size, shape and structure) of various phytoplankton species dictates how they become dominant under a variety of turbulent regimes. This information is crucial in furthering our understanding of phytoplankton dynamics to better understand how growth, productivity, sedimentation and species diversity are affected especially as climate change continues to alter the physical and chemical characteristics of our ocean.

The project will involve a multi-disciplinary approach:

1) In-situ field verification via direct turbulence measurements and phytoplankton distribution analyses across a variety of aquatic environments. The proximity of the University of Bath to a number of freshwater lakes / reservoirs as well as the Bristol Channel makes this ideally suited to studying a variety of environments. In addition, current research into plankton-turbulence dynamics, turbulent-mixing and water quality at the WEIR unit would not only facilitate fieldwork logistics but also offers the opportunity for collaboration with researchers at Plymouth University.

2) An experimental approach to laboratory phytoplankton studies using 3D models in a turbulence simulator. Most laboratory work on phytoplankton sedimentation and turbulent-interaction is carried using either dead phytoplankton or idealised spherical models. Using 3D-printing technology, a variety of scale-models of phytoplankton would be produced and placed in a grid-generated turbulence simulator to investigate the effect of shape, size and buoyancy on how the species interacts with the turbulence. It is hoped that the production of tangible, macroscale phytoplankton models will also offer additional outreach opportunities in both schools and the local community. Dr M. Cherif at the University of Umea, Sweden has access to the 3D-printing centre and a 5m-deep mesocosm facilities with controlled mixing which would assist this component of the project.

3) The acquisition of existing data and the subsequent incorporation of this into conceptual phytoplankton models. This may involve developing a new way of representing how various phytoplankton species interact with turbulent diffusion processes particularly in terms of size dependence.

In this way, we aim to be able to predict which phytoplankton species will dominate at different depths and turbulent regimes, which is key for a range of scales and applications from reservoir water quality management up to global oceanic primary productivity.